University of Strathclyde and Fix Visual Effects Limited KTP 24_25 R1

To embed operations management and business control technologies to link, streamline, automate and visualise the various systems required for post visual effects (VFX) production, and enhance efficiency across the end-to-end production pipeline.